Optical Fibres For Wound Care

Working on the design of a pressure sensitive patch, using Fibre Bragg Gratings, for applications in wound treatment. The aim is to work towards a fully textile sensor with possible applications in compression therapy.